Intelligent Multi Agent Robotic Systems

The Intelligent Multi Agent Robotic System (iMARS) vision aims to revolutionise emergency services by harnessing AI, robotics, IoT and cross disciplinary expertise. This research program facilitates collaboration among three first responders, an industrial SME and four research institutions, fostering the exchange of knowledge and personnel across sector and borders. its core impact likes in promoting a holistic problem-solving approach and practical innovation in emergency response through:

Solutions surpassing the limitations of individual disciplines.
Knowledge exchange and Mobility: offering secondments to blend academic and industrial insights, ensuring real-world applicability of research.
Professional Development: Providing training to develop a skilled workforce ready to deploy advanced technologies in emergencies.
Creativity and Entrepreneurship: cultivating an environment where innovation flourishes, potentially sparking new ventures focused on emergency services.
Sector Interaction: ensuring direct involvement of end users, from first responders to industry experts, guarantees that developments are user-centric and actionable.
Technological Advancements: iMARS addresses the full technology spectrum, from data acquisition to advanced communication aiming for comprehensive enhancements in emergency operations.
Humanitarian Focus: Prioritising the use of robotics in search and rescue to improve outcomes for society reflects the project's commitment to humanitarian values.

iMARS stands to redefine emergency service provision, making it more robust and efficient. By aligning cutting-edge technology with strategic collaboration, iMARS sets the stage for global advancements in emergency management and could become a benchmark for international cooperative innovation.